The stabilisation of genetic elements carrying antibiotic resistance genes - BfH, AfS, ENWW

Antibiotic resistant bacteria are one of the biggest public health threats of the 21st Century. Antibiotic resistance genes are often carried on mobile genetic elements (MGEs), which allow resistance genes to be transmitted horizontally, facilitating the spread of resistance between bacteria. This additional genetic material also carries a fitness cost, reducing the overall fitness of the bacterium. However, instead of being lost due to their unstable nature, antibiotic resistance genes have been observed to persist over extended periods of time, even in the absence of antibiotics. Many examples of the long-term incorporation of MGEs exist in nature, for example Staphylococcus aureus is able to carry many MGEs, including SCCmec which is responsible for the methicillin resistance phenotype in MRSA (methicillin-resistant S. aureus). This project will study the globally successful MRSA strain, ST239, which is a hybrid strain that was founded from two parental strains, ST8 and ST30. ST239 contains SCCmecIII, one of the largest bacterial MGEs, which confers resistance to methicillin as well as a large range of other antibiotics, antiseptics and heavy metals. Both experimental and bioinformatics approaches will be used to study the evolution and fitness of ST239, alongside that of its two parent strains ST8 and ST30, to investigate the stabilisation of the genetic elements carrying resistance genes which have enabled the hybrid strain ST239 to persist in the long term.

BBSRC priority areas
This research addresses the following BBSRC priority areas;
- Combatting antimicrobial resistance
- Data driven biology